'Menstruation at the Movies': A History of Stigma and Shame from 2000 to 2022

Project Synopsis:

This project will examine contemporary cinematic representations of menstruation, using focused case studies of Hollywood cinema released from 2000 to 2022, to consider how film helps and hinders the de-stigmatisation of menstruation within society and popular culture. The research will employ a mixed methodology that combines theories from history and gender, film and cultural studies and draws on textual analysis, marketing and critical reception analysis and audience research. Due to a wave of work within film studies that has challenged the previous dominance of psychoanalytical frameworks within the discipline (Peirse, 2020), the analysis of menstrual representation in film has been under-explored for over a decade, but issues regarding the reproductive body have never been far from political and cultural debate, particularly regarding period poverty.